Enantioselective Late-Stage Modifications of Alkylheterocycles

This is a PhD research project in chemistry. It concerns the development of new organic reactions for the stereoselective installation of new substituants in the alpha-position of alkylheterocycles. Such alkylheterocycles are prevalent structural motifs in clinical drug molecules, including cilostazol and crizotinib. As heterocycles are typically built up towards the end of a synthetic sequence, our new reactions will be particularly relevant to late-stage modification of these structures. Thus, we anticipate that our new reactions will be of considerable interest to medicinal and pharmaceutical workers.